Project Grand Hammer

Working with Avnet, Iceotope is investigating and implementing new technological approaches to high-density liquid cooling to support energy efficiency and heat reuse in public network infrastructure and edge computing.